University of the West of Scotland and FIDO Tech Limited KTP 21_22 R4

To implement organisational change and enhance management capability to facilitate a smooth transition from a start-up to a global professional services business.